The Smart Effects of Thermoelectric Energy Harvesting

The project proposed will test the feasibility via a demonstrator into applying thermoelectric energy harvesting systems to self power advanced utility water meters, designed and marketed by Elster Metering UK Ltd. Energy harvesting systems have not made an impact in this area and a standard lithium battery is typically used as the only source of electrical power in smart meters used for water metering. Thermoelectricity has achieved limited commercial success in electrical power generation, partly due to the relatively low conversion efficiency and the relatively small amount of electrical power that is generated. However, recent advances have enabled Staffordshire University to design a state-of-the-art thermoelectric Energy Harvesting System which will be commercially challenged in the water meter industry. This project will enable Elster UK to remain competitive in the Global metering market and will ensure its products continue to lead the market place.